A wearable technology for diagnosing sleep apnoea in children

Acurable produces the first truly wearable medical device able to accurately diagnose sleep apnoea in a non-invasive way. Acurable's patented technology is a major engineering innovation and the product of 10 years research at Imperial College London.

Our solution uses a non-invasive wearable sensor (AcuPebble) to monitor acoustic signals of the patient and then applies sophisticated signal treatment algorithms to extract from them the main parameters required for the diagnosis of sleep apnoea. Results from a preliminary clinical study in adults yielded excellent results on the efficacy of a former, suboptimal, version of the device detecting respiratory apnoea events in a clinical setting. The results were published by BMJ Open in 2014\.

This project application covers the scientific and technical work required to modify the technology so that it can also be used in children.

Throughout the course of this project: (1) We will conduct a clinical study to gather acoustic signals with the AcuPebble sensor from children who are also undergoing the standard sleep diagnosis method. These signals will be used to carry out research work leading to modification of the existing algorithms to optimize them to the physiological characteristics of the pediatric population; (2) Based on the same clinical study, the AcuPebble software will be modified to provide outputs that are relevant for diagnosis of the pediatric population; (3) The modified algorithms and system outputs will be validated to prove clinical efficacy; (4) Usability studies will be carried out leading to user interfaces customized for the specific needs of the pediatric user case; (5) A clinical evidence dossier as required by regulatory bodies will be created; (6) A data platform/user interface will be created, to allow the use of AcuPebble, not just for automatic diagnosis, but also as a signal collection research tool, that can be used to carry out research in a wider range of pediatric diseases.